Wh-fronting in L2 Chinese

Chinese wh-elements mostly remain in situ but can be fronted under certain conditions, namely wh-topicalisation and wh-
focalisation, which have different syntactic, semantic and discourse properties. I suggest that Chinese wh-fronting is
determined at the multiple interfaces of syntax-semantics-discourse. Meanwhile, English and Russian wh-elements move
differently but regardless of all conditions in Chinese. Based on the Interface Hypothesis (IH), Chinese wh-fronting is
challenging for second language speakers (L2ers). However, there is no empirical study using both offline and online
tasks to investigate it with different L1s (English and Russian) under the framework of IH. This study aims to fill this
research gap. Research questions: 1) Will the Chinese wh-fronting involving the multiple interfaces be problematic for
L2ers? 2) Will the different L1 transfers and the construction frequency affect L2ers' acquisition? 3) Will L2ers perform
differently in offline and online tasks? An offline acceptability judgement task and an online self-paced reading task will
be used to detect the explicit comprehension and implicit real-time processing of Chinese wh-fronting, respectively.
Besides, a corpus-based frequency analysis will be conducted. The contributions of this study are: 1) to reveal the
properties of the wh-fronting in L2 Chinese, 2) to enhance our understanding of L2 interfaces, 3) to investigate the
explicit and implicit L2 knowledge of target structure.